Teamsurv Cybersecurity

TeamSurv are updating their web site to enable potential data users to view, select and download data themselves from the web site, as well as allowing users' IT systems to interface directly with TeamSurv's. A key aspect of this is ensuring that the systems are secure, and Innovate UK's Cyber Security voucher is enabling us to ensure that this is the case.